RePolyWise: Selective Chemical Recycling of Plastic to C3 molecules

**RePolyWise: Revolutionizing Waste Recycling**

RePolyWise is on a mission to revolutionize waste recycling by introducing an innovative method for atomic recycling. Founded by two leading researchers from the Chemistry Department at the University of Oxford, RePolyWise is dedicated to addressing the challenges of plastic waste recycling in the UK, leveraging their extensive expertise in chemical processing.

At the core of RePolyWise's pioneering work is a groundbreaking process that enables the recycling of polyolefin plastics atomically back to their monomers. This breakthrough offers a transformative solution, paving the way for a fully circular plastics economy.

RePolyWise's vision for recycling is set to redefine the future of plastic waste management, promoting sustainability, and ushering in a circular economy for plastics not only in the UK but on a global scale. With their unwavering commitment to innovation and sustainability, RePolyWise is poised to make a profound impact in the field of waste recycling.